University of Southampton And Blackmore Vale Farm Cream Limited

To apply research-based knowledge of process optimisation and integration techniques to the introduction of anaerobic digestion as a treatment process for high-volume, low-strength dairy wastes.